Legal Services Bot to make access to legal services quicker, better and cheaper during Covid-19

Project aim is to create a legal services robot to replace the initial meeting of a client with a lawyer / solicitor due to Covid-19 and provide a better initial facts gathering exercise. Many companies facing legal challenges as a result of Covid-19 (job loss, contracts cancelled, rent not paid etc) and want cheaper, faster legal services. Not going to take out the lawyer(much bigger work) but just makes sure all of the pertinent facts are picked up so that the lawyer is armed with the key facts prior to engagement.

The Extension for Impact grant will enable the development of more AI based legal expertise areas, making the product more useful, enable full launch and position us for export. Following the successful alpha version of the product, and current beta trials, additional AI based capabilities in small business lease agreement disputes, supplier payment disputes, insurance claims disputes and conveyancing will be supported to meet customer needs, and provide them with a really useful product. The product will move from beta to live, enabling improved access to legal services in a quicker, better and cheaper manner. The initial live launch will be in England and Wales (which has a separate legal system to other parts of the UK). Subsequent, to this launch a white label service will be exported to Australia and Canada, where the AI engine will be loaded with their federal laws and case outcomes. In summary, the Extension for Impact grant will drive u from a beta product to a full launch, generating a better product, and increasing our employment levels.